Eledecks is an AI Driven Platform Designed To Observe Users’ Activities And Predict Agile Teams’ Performance.

UK-based SME, Eledecks, was founded by Carolyn Mumby who leads the Shine project team comprised of Craig O'Connor, Paul Ratcliff, and Rachel Swann. Currently, businesses are wasting 12% of project cost expenditure on projects which fail completely due to poor performance management.

These teams do not have an online platform that can be used to assess their performance as a group rather than as individuals. This means teams cannot know whether or not they are optimised for agility and whether or not they are likely to fail unless they re-design their profile. If project teams could know their collective score and adapt the profile for high agility levels, it would positively impact on various aspects of a company's productivity and profitability.

The proposed solution will offer an online platform to observe collaborative events online, gather behavioural data and assess the team's collaboration dynamic. The team will be given an agility rating which will be displayed in a graph format on a live dashboard enabling business to avoid costly investment in projects which are doomed to fail due to being managed by a team with a poor agility dynamic. This analysis will aid in improving both agile project success rates and the entire business' performance.